Using Machine Learning to make the best use of Innovate UK’s operational data.

In April of 2016 the European Parliament released the General Data Protection Regulation (GDPR) in which any individual subject to automated profiling has the right to “meaningful information about the logic involved." This puts the onus on machine learning software to not only replicate human performance, but also to translate algorithmic complexity into human interpretable reasoning. Evolution AI have been building machine learning software for large enterprises for two years and our experience is that users will distrust or ignore machine learning tools which do not provide sufficient justification for their decisions, irrespective of their accuracy. Innovate UK have collected significant volumes of operational data. We will use this data to build a machine learning solution to automate a chain of human specific tasks. Our solution will read applications, match assessors to applications and provide readable justification for the proposed assessors in keeping with the rights outlined in the GDPR . This novel technology is only possible due to the latest advances in deep learning (a subfield of machine learning). By building on work resulting from a collaboration with University College London (UCL) we will develop two new algorithms to improve the operational efficiency of Innovate UK by decreasing the time taken to allocate assessors to an application.